Structural Integrity Management Software

"Psion Consulting are specialists in structural integrity management and determining the maintenance requirements for equipment's. We have developed a process and associated software tool that can determine what needs to be done to manage the structural integrity of an engineering structure, including its current condition and repair requirements. Our cloud based solution allows managers to be able to ascertain the condition of their assets without any specialist knowledge of material science or engineering.
This provides a highly effective method of managing the risks associated with structural failure, whilst also ensuring equipment availability and support costs are optimised, throughout the life of the structure."